EcoFriendly Waterproofing

EcoProof Ltd has since launch established itself within the liquid applied waterproof membrane market both domestically and as an exporter. There now exists the potential opportunity to apply its product and expertise to the waterproof tanking market where it could introduce its time saving and environmentally considerate waterproofing spray system. In order to understand the potential of this market EcoProof Ltd requires external support and expertise in assessing the market potential for such a diversification.